Novel business model for a new manufacturing technology and commercialisation of lightweight, aerodynamic, composite HGVs

This feasibility study will evaluate and produce a novel business model for the exploitation and commercialisation of new high value manufacturing technology based on design & manufacture of lightweight, aerodynamic, fibre reinforced polymer composite heavy goods vehicle (HGV) semi-trailers.